The University of Essex and Swann Engineering Group Limited KTP 24_25 R4

To implement novel management theories for process innovation and optimisation, change management, and new-to-company knowledge in production management within a traditional steel manufacturing environment.